Pilot Digital Media Application

We are working to develop a intensive software that allows online businesses stay safe against hacking. Server and website security is a major concern for many online businesses, including e-commerce websites, and keeping their site and server safe is a paramount concern.

Our software will ensure servers and websites are secure to all kinds of hacking and spamming and are protected from DDOS attacks.